Multiomic evaluation of differential drug response in metastatic breast cancers

Introduction

Breast cancers are the most common cancers in women. Estrogen Receptor (ER) plays a major role in breast cancer growth. To stop the cancer from growing further, clinically successful ER-targeting therapies like Fulvestrant, etc were developed. Yet, around 20% patients don't respond to these drugs. Relapsed tumours from these patients spread to other organs (metastasis), which is deadly.

Astrazeneca's recent clinical findings and another study1 found that Fulvestrant doesn't work in patients, if they have metastasis to lung and or liver. Interestingly, our previous study along with another study2,3 identified the loss of a chromatin remodelling protein ARID1A to be a critical factor which can promote Fulvestrant resistance. Importantly, ARID1A loss leads to increased migration and metastasis of ER+ breast cancer cells to other organs.

Aims and approach

We hypothesise that ARID1A loss leads to poor response of metastasized tumours to Fulvestrant in host organ-specific manner by associating with specific transcription factors and coactivators, modulated by stromal cells. To address this, the student will work with a multidisciplinary team to be trained in in vivo modelling, single cell transcriptomics and epigenomics, proteomics and machine learning, along with an industrial placement in Astrazeneca. They will utilise the Quasi vivo culture system, where breast cancer cells can be grown along with other cell lines of different organs where breast cancer spread (lung, liver, brain and lung fibroblasts) and stromal cells, in separate but interconnected chambers, resembling the human system. Using this model, the student will identify the comprehensive mechanisms of differential drug response, by growing the Fulvestrant-resistant cells with ARID1A perturbation homed to cells from different organs and stroma and by understanding the differences or patterns in the interactive changes in cell-specific gene expression, DNA accessibility for transcription factors, protein binding partners.

Impact:

This robust interdisciplinary project aims to hone the student in a diverse set of skills and make significant strides in addressing critical clinical knowledge gaps. The student will be trained to achieve better understanding of the gene regulation during cancer spread (disease mechanisms), further leading to predictive gene expression patterns of Fulvestrant response vs resistance, aiding in patient stratification. With the help of Astrazeneca, the student will also identify potential drug targets (developing interventions), to improve the response to Fulvestrant or to develop future treatments. Hence, this study will aid precision medicine by developing better treatment opportunities which promise better health care.